The University of Huddersfield and Associated Utility Supplies Limited KTP 22_23 R1

To optimise business efficiency and effectiveness through improved adoption and implementation of enterprise resource planning.